City St George’s, University of London and Boost Education Service Limited KTP 24_25 R4

To develop a digital platform to automate and optimise national and international student recruitment, increasing student success rates at admission, and increasing retention and course fee income for partner Universities.